Divine Sovereignty in Jihadi-Salafist Thought: An Intellectual Genealogy, 1990-2015

My dissertation examines the concept of divine sovereignty in Jihadi-Salafism through a study of four of its major proponents. In the subfield of Jihadi-Salafism, scholars have argued that the notion of 'divine sovereignty' is a modern abstraction with little connection to the premodern Islamic tradition. Against this narrative, my thesis argues that divine sovereignty in Jihadi-Salafism is, rather, fundamentally embedded in mainstream, premodern Islamic jurisprudence (fiqh) and theology. In the form of an intellectual genealogical study, I show how conceptions related to divine sovereignty, such as caliphate and sovereignty (hakimiyya), have origins in a diverse range of premodern Islamic traditions.